Cyber Security 2013

Jumpstart takes data security seriously and is in the process of performing an in-house Cyber Security analysis. This process has identified that obtaining an external audit is one of the key steps towards gaining IASME certification.The external audit will be used to confirm the risks we have identified, to identify the risks we have missed (if any) and identify the steps required to eliminate them.Once completed we will apply for IASME accreditation, which will give us an industry-standard level of information assurance. This is a vital step in our continued business growth and service to our customers.